Along the Shoreline: Women's roles in the early modern maritime economy of the West Country

This project investigates how domestic and commercial roles of women in maritime communities of the early modern West Country contributed to the British economy. Devon and Cornwall were significant areas of maritime and naval recruitment. Therefore, this study will evaluate records from the major ports of Plymouth, Falmouth, Exeter and smaller fishing communities such as Cockington in Torbay. This is an original study in maritime and gender studies, yielding recognition of maritime women's contributions in paid and unpaid employment. This study assesses the early modern conventions of gender roles and if maritime communities employment of women challenged this. Additionally, this project will consider if female agency was dependent on the absence of men from the community, resulting in women undertaking skilled maritime trades. The data analysed in this study will be compared with current studies of women's work in London dockyards to identify geographical patterns of women's maritime work.
The main document sources are from legal and probate papers held within archives which indicate ownership of objects and property by women in coastal communities. Prerogative Court of Canterbury (PCC) documents, which are at the National Archives, will provide a vast range of early modern probate documents from Devon and Cornwall. Additional wills and inventories from the Devon Heritage Centre and Kresen Kernow form a large section of this project's data, especially focusing on probate documents from Cockington manorial documents. Land deeds and fishing leases will also be analysed to identify ownership of land or vessels by women. Overall, the results of this study will identify that women's work in this sector had a fundamental role in contributing towards the British economy. The analysis of unstudied Devon and Cornwall probate records makes this project an original and exciting contribution.